Process innovation in advanced sheet metal manufacturing

The world's automotive manufacturers scrap 50% of all sheet metal during the trimming process after deep-drawing. This waste is mainly a result of material being held in the blankholder, which helps the control process window between tearing and wrinkling failures. The aim of this project is to develop a novel process that can form deep-drawn shapes without the blankholder. In order to evaluate the process, tooling of a new machine will be designed and developed and various shapes and materials will be investigated. Analytical models will be proposed to understand its limits; ultimately leading to the development of a fully automated industrial demonstrator process.